Star-formation processes in the first billion years

I will use ALMA and JWST data to study gas, dust and stellar components in UV-bright Lyman break galaxies at redshifts > 6. I will use the properties of each component to put constraints on star formation rates and processes in the early universe